Planning, control and learning for intelligent robotic manipulation

This project will develop intelligent robotic algorithms and systems for object manipulation tasks. Example tasks include a robot reaching into a cluttered shelf to grasp objects and a robot using tools to cut and drill objects)

Particular topics include:

Manipulation planning using physics-based predictions of object motion, Machine learning for manipulation planning and control, Manipulation based on tactile sensing (e.g. artificial skin), Multi-robot collaborative manipulation, Human-robot collaborative manipulation, and Manipulation planning for flexible manufacturing and assembly.